Advanced anti-biofilm surface coatings probed by spatially resolved imaging and microbiology techniques

Advanced anti-biofilm surface coatings probed by spatially resolved imaging and microbiology techniques